MINIMUM WASTE NEEDED

RHHH Studios is a progressive and leading innovative platform with aims to break boundaries, in becoming the example of how a modern sustainably focused and ethically driven brand can operate in today's contemporary modern era.

Exploring innovative ideas of craft in modern shoe making with both a humanist and ecologically focused approach ensures the development of each product is centered around both our environment, consumer and manufacturing community needs.

Our mission as a footwear platform driven with techno-optimist values is to establish modern design with efficient advanced manufacturing capabilities. To combat the difficulties start-ups and existing manufacturers face when in need of advanced manufacturing capabilities; to exploring specifically onshore innovation in the UK. This will also help make the UK shoe market more resilient in the face of global supply chain challenges.